Edge Hill University and The Country Range Group Limited

To develop a smart management, member and customer insight information system, utilising deep learning from real-time business performance and market data, to drive growth through data-driven decision making.